University of Surrey and Basemap Limited

To develop a holistic logistics management routing software tool which combines scheduling and routing with critical vehicle and environmental performance factors to enable rapid entry and growth in the commercial electric transport market.